Evaluation of 3D dual-polarised radar-ased hydrometeor classification algorithms over the UK

Polarization is the phenomenon in which waves of electromagnetic radiation are restricted in direction of vibration. The reason polarization state is worth contemplating is that two beams of radiation, otherwise identical, may interact differently with matter if their polarization states are different.
Thus, observing the polarization of scattered light in the atmosphere provides a unique way to probe clouds, precipitation and aerosol. In this project, you will have the opportunity to explore the use of dual-polarisation radar to make novel observations of the atmosphere. To accomplish this you will utilize observations from the recently upgraded UK weather radar network to investigate the wealth of unexplored information provided by polarimetric variables observed with dual-polarization radar. You will use these new observational capabilities to improve our understanding of making precipitation observations and explore how these experimental techniques may be incorporated into improving operational observational systems and forecasts.